The MyPT leggings and Mobile Application

The issue of common exercise induced injuries is a major concern for most people attempting to begin or continue their exercise routine. For competitive athletes this can even be career ending. Most people address this with the help of a personal trainer or experienced exercise coach, however, for most of us, PTs and coaches are too expensive to be accessed every time we exercise.

Shield are a sports technology company intending to initialise themselves within the fitness industry with their first product, the MyPT leggings. This product is a motion-tracking sports wearable that's integrated into a range of activewear which will analyse and provide in-depth and tailored feedback on your performance for a variety of exercises using machine learning with accelerometers. The MyPT leggings will focus on weightlifting exercises initially given there is no current solution for on-demand tailored technique analysis for the sport of weightlifting.

The Young Innovators Award will be used to setup and begin the early stages of a more detailed research project focusing on producing a scientific paper on the use of inertial measurement units for the analysis of movement quality, where movement quality can apply to various applications including recreational exercise (e.g., weightlifting, etc) and rehabilitation. This will then act as scientific backing for commercialization funding.